University of Brighton and The Source (Hastings) Limited

To embed sports coaching expertise to develop a formalised BMX freestyle coaching framework and deliver sports coaching packages, coaching and equipment retail bundles, driving business diversification.